In silico Studies of Solid-state Crystal Defects for Quantum Technology Applications

The field of quantum computing (QC) is an intensely active area of interdisciplinary research aiming to develop the systems required for large-scale, general-purpose, programmable quantum computers. These machines run quantum algorithms that harness quantum mechanics to solve problems that would otherwise be intractable for conventional computers [1]. Applications of these algorithms have great potential including cryptography and solutions to search and optimisation problems. Shor's quantum cryptography algorithm has been demonstrated in proofs-of-principle [2] to break the encryption methods vital to digital security. Analogous to a conventional bit, a quantum computer represents information in a qubit, which owing to its bistable quantum-mechanical properties can represent a state of 1, 0 or a superposition of the two. Qubits readily dissipate energy to the environment quickly accumulating errors, due to loss of quantum information, on timescales characterised by a qubit's coherence time [1]. For a qubit to be viable it must have a long enough coherence time for useful computation to be done with the encoded information. Additionally, a lone qubit is not capable of any computation, as with conventional computers a large-scale quantum machine requires the linking of many qubits together to produce a functional device. This complex process presents platform-dependant materials science challenges and is currently a limiting factor on the number of qubits it is possible to assemble into a quantum device [3]. Recently the space has seen the development of experimental quantum computers with on the order of 100s of qubits [4]; however, an increase in scale of many orders of magnitude is required to access the benefits of quantum algorithms such as Shor's [2]. To achieve quantum advantage in QC it is crucial that qubit platforms mature sufficiently to overcome these challenges. Colour centres which occur due to point defects in high-purity host crystals, are the qubit platform of choice for this project. Best researched of these is the nitrogenvacancy (NV) in diamond [5]. The energy states in the NV defect allow for optical encoding of information in the spin states of the associated electrons via microwave pulse [1]. Much of the current research on the NV centre is into mitigating sources of information noise, including electron traps on the material surface due to contaminants and surface roughness, which cause decoherence. Strain effects, introduced by extended defects, are also an area of investigation as they impede the ability to link multiple NV qubits together, due the negative impact they have on ensemble coherence properties [1]. Additionally, some less favourable properties of the NV have promoted the investigation of other systems, with a wide range of host-defect pairs still to be explored [1]. These research areas are an indication of the parameter space available to this project, which will require techniques for the detailed study of material properties. Density functional theory (DFT) is an ab initio technique that enables the study of quantum-mechanical properties. DFT gets its namesake from the universal density functional, proven [6] to provide a one-to-one mapping between a system's potential and its electron ground state density. Taken in combination with the independent electrons approximation of the Kohn-Sham Ansatz [7], it provides a computationally tractable method of solving the many-body Schrodinger equation for, in theory, any system. DFT is a computational tool invaluable for advancing the QC field, as it enables highly accurate material property predictions. It will form the basis of the techniques used in the investigation of crystal defects for qubits in this project.
References (DOIs)
[1] 10.1126/science.abb2823
[2] 10.1038/npjqi.2015.23
[3] 10.1126/science.1231364
[4] 10.1038/s41586-024-08449-y
[5] 10.1016/j.physrep.2013.02.001
[6] 10.1103/PhysRev.136.B864
[7] 10.1103/PhysRev.140